Devolving by Design: Towards Reimagining Participatory and Collaborative Policy & Governance in Scotland

The aim of this research is to explore design's capacity to create and embed participatory and collaborative forms of governance in multi-level decision-making. Specifically focusing on Scotland as the context, it will examine how design methods can be used to enhance the Scottish Government's civic participation and local decision-making agendas. Through policies such as the Community Empowerment Act, Open Government partnership, Verity House Agreement and Local Governance Review, the Scottish Government is seeking to increase civic participation and local decision making by working closer with local authorities and citizens. There is a desire to explore democratic innovations within local government and communities, to enable people to better shape the services and resources impacting their neighbourhoods and regions. Design for policy is a growing practice that uses 'creative, user-centred approaches to problemsolving
engaging users, stakeholders and delivery teams at multiple stages of the policy process.' (Whicher, 2020). There is a strong case showing the effectiveness of design for policy in its ability to apply lived experience insights into policy, visualise complex systems, services and networks, and to speculate and prototype future policy measures. The UK is a leader in the use of design in government and policy, the UK Government has set up a dedicated policy lab and AHRC
has created a Policy and Design network to bring together interdisciplinary academics. The network recommends future research focus on mobilising and developing policy design teams and labs within devolved nations (Kimbell et al., 2023).
The Scottish Government has successfully integrated design into its service development and aspects of policymaking through the Scottish approach to service design, but there is not currently an effort to further embed design into policymaking processes. There is a need to understand and investigate design for policy within Scotland, with the potential to inform a Scottish approach to policymaking. Focusing on moving towards more local decision making through local authorities and communities, there is an opportunity to explore what value design for policy could bring to these spaces to see if it can support the development of effective and deliberative local democratic innovations.